Norfolk's first dedicated Motion Capture Studio.

curious directive (Norwich) explores theatre through the lens of science and technology.

We are delighted to welcome you to **THE LABORATORY** - a new, multi-functional play space in Norwich - with Motion Capture facilities.

If you don't know what a Motion Capture space is, but you'd like to know or even if you're just curious - come and visit us, you are really welcome to have a go!

Whether you're a creative practitioner or a curious audience member, you can access these facilities for free, enjoying demonstrations and a dedicated 'play space'.

THE LABORATORY is open Thursday, Friday and Saturdays 6pm-9pm (at the same time as our award-winning Botanical Garden Bar and Kitchen) from 26th October 2023 - meaning you can explore the exciting possibilities of Motion Capture and much more for the very first time in Norfolk in a relaxed, fun environment.